New Directions in Responsible Inquiry

Responsible inquiry-what is it and what is involved in undertaking it? Inquiring into any question requires using the information at our disposal in the hope of resolving the question. But with more and more information just clicks away, the question of how to inquire responsibly comes to the fore. My doctoral project addresses this question, bringing together the resources of contemporary epistemology and normativity theory in order to do so.